Automated security analysis of hardware systems

This research project proposes to investigate and create machine learning (ML)-backed tools to perform automated
security analysis of embedded and IoT devices, from both a hardware and software perspective. The main challenges
involved with analysing embedded systems stem from the diversity and tight coupling of hardware and software involved.
Another very real security threat is caused by the supply chain involved in producing these IoT devices. The components
that make up these systems are made by a wide range of companies, all with different security standards and
guarantees. ML systems have a similar problem due to models being based on a myriad of different software packages
from different authors. This outsourcing poses a security risk. An automated security analysis system for
hardware/software can alleviate this problem by making it easier for manufacturers to test their products, and by allowing
companies using these suppliers to test individual components up to a necessary security standard. We propose to use
hierarchical reinforcement learning architecture to tackle the problem of vulnerability discovery from 'both ends'. Namely,
the bottom-level hierarchy would be responsible for discovery and exploit of low-level vulnerabilities and bugs (such as
buffer-overflow, or use-after-free susceptible chunks of code), while the top-level hierarchy will attempt to link these
together to create a more complex exploit.